University of Strathclyde and Alfred H Knight Energy Services Limited KTP 21_22 R5

To embed multidisciplinary capability in biochemistry, and environmental, energy and chemical engineering, to develop robust analytical methodology to support the creation of an index of risk of self-heating ability of biomass pellets for use within the biomass supply chain.